Transcriptionalregulation within the CD4+ T cell lineage

Technical abstract
How enhancer-binding transcription factors drive sequence-dependent establishment of higher-order inter- and intra-chromosomal interactions to control CD4+ T cell differentiation and function under physiological conditions and during infections, autoimmunity and cancer.